Vermi Culture: Project Development Package

Millions of tonnes of food waste ends up in UK landfills every year. Over half of the total waste disposed of is organic, which could instead be turned in to natural fertiliser for agriculture or horticulture. This would re-use valuable nutrients and substantially reduce greenhouse gas emissions, whilst replacing unsustainable chemical fertilisers that are bad for the environment and consumers of food (Pahalvi et al, 2021).

Our project assembles a world-leading team of designers, researchers, scientists, and academics and proposes a bio-circular and regenerative economy that gives back to the planet more than it takes, making use of earthworms.

Specifically, we will deliver far-reaching, industrial-scale, multi-stream vermicomposting facilities that use organic waste to produce vermicast. This nutrient-rich, microbially active, organic fertiliser has the power to repair soil health, which in turn increases crop yield and strength, cleans soil contaminants, increases biodiversity and can help reverse the effects of climate change by sequestering CO2 into repaired soil.

This Project Development Package of works builds on our studio's self-directed technical and business modelling, as we gear up to our proof-of-prototype stage. On successful testing and completion, we will roll out a restorative, climate smart bio-tech waste solution that could drastically improve ecological and global health, and build a more resilient local and global food supply.

REF(DOI:10.1007/978-3-030-61010-4\_1)